Gastrointestinal Infections

Technical abstract
Gastrointestinal illness continues to be a considerable cause of morbidity in the UK and recent estimates are of up to 17 million sporadic, community cases of Intestinal infection disease and 1 million GP consultations annually. Current diagnostic strategies do not detect an aetiological agent in the majority of cases and even when advanced PCR based procedures are used. Metagenomics allows the production of genomic sequence information from populations of micro-organisms, as well genomic information on the host. This approach has become available with the advent of next generation sequencing. Metabolomics using high throughput nuclear magnetic resonance (NMR) and mass spectrometry (MS) technologies can provide detailed information on the function of the microbiome in diseased state. However, potential public health benefits from these strategies have not yet been realized and require further investigation. The main objective of this project is to evaluate advanced metagenomic and metabolomic profiles of patients and pathogens for diagnosis, and identification of biomarkers, of disease. The work planned should lead to generation of –‘omics’ derived biomarkers of infection, vulnerability or risk of relapse that will add novel information to inform public health interventions.